Achieving Safe & Trusted Machine Learning Systems by Testing

Machine learning has a wide range of uses, thus concerns regarding their reliability and safety are valid. One way to ensure the properties of safety and trustworthiness of a machine learning system is to test it. Testing machine learning systems, however, is difficult due to their stochastic nature.

This PhD will do a detailed investigation into testing machine learning systems by applying software engineering testing approaches. Ultimately, an effective testing framework and a benchmark will be introduced.

The key research questions are:

- What are the effective approaches to testing machine learning systems?

- How to automate test input generation?

- How to achieve automated identification and construction of trusted test oracles for machine learning testing?

- What are the safety and trustworthiness-related properties of machine learning systems?

- How to create a systematic benchmark for machine learning testing study objectives?

To achieve the above objectives, initially we review the literature to recognise the state of the art and the gaps in the field. We then explore different software testing techniques to determine which approach(es) suit(s) testing machine learning systems. Due to the stochastic nature of such systems, black box testing such as property based testing can be a good candidate; however, it requires thorough investigation. We begin by choosing a machine learning system to test. We manually test the system and monitor the results.

This will help us comprehend the functionality of the system under test as well as its strengths and weaknesses. We will then create an automated test input generator based on our preliminary findings to test the system. Our study's findings will serve as the basis (i) to develop a testing framework (in the form of a Python library) and (ii) for additional investigation to define test oracles for comparable machine-learning systems. We will continue our research to present a useful systematic benchmark for natural language processing models based on the results we gain in the earlier steps.

Our research will result in a testing framework to test machine learning systems. The framework will automate the process of test input generation, and present a final test verdict with a detailed report.

We will also propose an effective benchmark. For instance, a repository of machine learning programs with real faults can serve as a suitable benchmark for bug-fixing methods.

Relevant EPSRC Research Areas

- Artificial intelligence technologies

- Natural language processing

- Software engineering

- Verification and correctness